Active matrix single-photon technologies on GaAs

Recent advances in quantum imaging technology have included imaging of light in flight and detection of hidden objects. Such applications relied on arrays of single photon avalanche detectors (SPADs) operating at visible wavelengths. Imaging arrays of SPADs working at infrared wavelengths, not currently available, are highly desirable as they would unlock further applications, and they represent a unique business opportunity. The micro-system technology (MST) group at the University of Glasgow has pioneered mid-wave infrared (MWIR) focal plane arrays (FPAs) based on a monolithic approach, integrating indium antimonide (InSb) photodiodes (PDs) with gallium arsenide (GaAs) MEtal Semiconductor Field Effect Transistors (MESFETs). Compound Semiconductor Technologies Global (CSTG) Ltd, as lead of the project consortium, will take the existing monolithic technology and develop it into a robust process aimed at commercialisation. Meanwhile the consortium, with the University of Glasgow and Gas Sensing Solutions (GSS) Ltd as partners, will investigate the potential of the technology to deliver arrays of avalanche photodetectors (APDs) and SPADs in the short-wave infrared (SWIR) and MWIR spectral range. This technology will have initial applications in optical gas imaging and will represent a unique asset for quantum applications..